ACT-FAST. ACcurate diagnosis for Triage and treatment and AI enabled STroke care Networks

Stroke strikes every five minutes in the UK. It can happen to anyone, of any age, at any time and are a medical emergency where urgent treatment is essential. The sooner a person receives treatment for a stroke, the less damage is likely to happen.

Stroke is a common and devastating condition which is most commonly caused by a blockage of an artery or bleeding from an artery in the brain.

Of patients that have a stroke currently, a third die, a third are disabled and a third survive to live a normal life. Despite advances in recent preventative stroke care there are still around 100,000 strokes in the UK per year.

The diagnosis of stroke remains a clinical one and is only confirmed with medical imaging, typically a CT scan. Accurate diagnosis also relies upon the scans being read in a timely manner, correctly and then sharing images with specialist centres where treatments can be planned and delivered.

Whilst there have been major advances in stroke care, there are still significant delays in the diagnosis as it is often difficult to detect on the initial scans and current technology does not readily support scans being shared in a timely manner with specialised centres. This can lead to delays in treatment for stroke victims and also the unnecessary transfer of non-stroke patients to specialist centres.

The ACT FAST project aims to overcome these problems by evaluating the use of technology that enables sharing imaging rapidly across hospitals and also using the platform to begin to test advanced Artificial Intelligence (AI) tools that will aid the clinicians in reading the scan to diagnose stroke.

Such tools are already deployed in other countries with tangible benefits and efficiencies in stroke care. As well as assessing the performance of how such a sharing platform could augment delivery of stroke care in the NHS, we will also use an already established stroke research data set and create a repository on which clinical decision support AI based tools can be first tested and second delivered.

Speeding up access to stroke imaging in a regional network and providing access to advanced decision support tools will reduce the time to make more accurate diagnosis. The sooner a person receives treatment for a stroke, the less damage is likely to happen and the more likely they will be to recover and lead a normal life afterwards.